Formative design

Hadron International is a Real estate consultancy company that finds and builds office space for corporate occupiers across the globe. Hadron International wants to supplement its current technology platform with a new Artificial Intelligence design platform that can produce a formative design for office layouts based on companies specified criteria. The technology will incorporate all of the clients' requirements from several meeting rooms to specific requirements for individual team members to provide the best office layout.